KASP genomic selection: improving farmers' livelihoods through better rice varieties

This project directly addresses the challenge of improved food security and livelihoods for international development. For about half a billion people in Asia, most of them poor, rice provides over 50% of the caloric supply so the size and stability of the rice harvest is crucial. The simplest way to increase yields is by the breeding of new rice varieties with greater resistance to diseases and pests and improved tolerance to stresses. To help in this breeding all Asian national rice breeding programmes use DNA markers. This project will develop LGC genomics' proprietary molecular technologies (called KASP) by providing thousands of new KASP markers. By the end of the project, KASP will become the marker of choice for rice breeders through greater choice of markers (available for any cross), reduced costs (allowing a three-fold increase in the size of the breeding programme) and increased speed and reliability. This will provide a revolution in rice breeding by making it possible to do genome-wide, selection instead of selecting for markers at a few target traits. A single improved rice variety can increase harvest value by millions of pounds a year so improved rice breeding methods in all Asian countries will have great impact on improved food security and improved farmers' livelihoods.